Integrated Charge and Park Payment Terminal (ICAPPT)

Integrated Charging and Parking Payment Terminal (ICAPPT) brings together the charging and parking payment management into a single terminal for users. It enables users to pay for both their parking and charging in one transaction, which simplifies the user journey. It removes the barriers of apps, memberships and communications issues with chargers by managing it all from a familiar parking terminal solution, ensuring chargers are available for all users.

It utilises the best-in-class accessibility standards and design concepts, making it easier for disabled and elderly users to utilise the chargers. It will trial both integration of OCPP chargers offering breadth of application with a tailored charger designed to reduce cost of system implementation, with the propositions tested with real users and customers.